Remote Fissile Material Monitoring of Operational Reactor Cores

A Technology has been developed to make a small footprint, highly reliable, detector to characterise the anti-neutrinos that are emitted from the core of operational nuclear fission reactors. Measuring the quantity and energy level of anti-neutrino emissions from a power station when correlated to the reactor power output is a very effective way of detecting undeclared shut-downs and whether or not high grade nuclear material has been covertly removed from the process, and so an ideal way for the IAEA to detect malpractice.
Anti-neutrino detection also provides precise information regarding reactor core fissile inventory and burn-up comparable or better than current methods and in a less intrusive fashion. Data from the anti-neutrino could also be fed in to and compared to reactor simulation models for validation and accuracy improvements as well as reactor diagnostics. Deployment of the detector has been negotiated with the aid of The UK Safeguards Support programme to the IAEA and the NDA at Wylfa Nuclear Power Station. Upon the successful completion of the project, the group will fully commercialize the market ready prototype.